I sellsolutions

The platform allows collaborative fundraising opportunities both online and offline. Helping individuals and organisations to get a larger reach and scope for their fundraising activities.